Liverpool John Moores University and Teledyne UK Limited KTP 24_25 R2

To implement a Manufacturing Execution System, which will enable the use of new digital technologies and reduce costs on existing projects.